Electrochemical Microfluidic Device for Long-term Culture of Ex vivo Intestinal Models

The intestinal tract plays a significant role in food digestion, fluid and electrolyte transport, drug absorption and metabolism, and nutrient uptake. The mucosal epithelium act as a key barrier that uses chemical communication to drive motility tones which maximise fluid, electrolyte, and nutrient uptake. Therefore, it is critical to effectively study the processes that regulate mucosal epithelium chemical signalling and how this can be impacted by environmental toxins, drugs, nutrients, and pharmaceuticals. At present electrochemical sensors have been widely used to measure chemical signalling processes from ex vivo tissue, however these studies are limited due to the viability of the tissue and lack of a realistic measurement environment.
To achieve this, this overseas travel award aims to learn about how microfluidic devices developed in the Henry group at Colorado State University can be used to sustain ex vivo tissues for longer durations. This new collaboration will focus on interfacing our existing approaches in electrochemical sensing within microfluidic devices to develop new measurement tools which can provide long-term culture and chemical monitoring of ex vivo intestinal models.
In the first objective, I will make my first visit to Colorado, where I will learn strategies to make microfluidic devices for housing ex vivo intestinal tissue and share information on our electrochemical sensing approaches from ex vivo intestinal tissue. These key discussions will help direct the best approaches to incorporate electrochemical sensing devices into the developed microfluidic device. Within the second objective we will conduct vital studies to enhance our existing electrochemical sensors for sustained measurement of key signalling molecules. During the second visit to the Henry group, I will embed the newly developed electrochemical sensor within the microfluidic device and characterise it’s performance. This will form a prototype which can be used by both groups. In the third objective, the electrochemical microfluidic prototype device will be used to explore how levels of intestinal epithelium signalling molecules are altered by luminal stimulants with age from ex vivo murine intestinal tissues. These studies will critically aid our existing EPSRC grant proposal. Lastly, our fourth objective and final visit to Colorado will focus on strengthening the collaborative links through the development of joint grant proposals and publications.
This proposal will develop tools and resources which can sustain, and study ex vivo intestinal models. This will provide important new and vital insight into physiological function. The outcomes of the collaboration formed from this overseas travel grant can have a profound impact on reducing large-scale animal studies. Most notable, the ability to conduct a wide range of studies from monitoring signalling to intestinal function within the developed culture device will provide scope to gain impactful knowledge on the actions of drug, toxins and nutrients, which can be vital in the development of new therapies, dietary interventions and protection from healthcare risks.